Firms' location decision and spatial inequality

It is a well-known fact that inequality has been recently rising
in most of the OECD countries. This is mainly due to different
wages being paid by firms for the same job: for instance, an
analyst in a well-known and successful management
consultancy company earns much more than her peer in a
small company. Economic factors and individual success
drive this difference, but there can be more pieces to add to
the puzzle. For instance, one would not be surprised to know
that the well-known successful management consultancy
company is based in London, whereas the small one is based
in the north of the UK.
In this research project, I investigate the reasons why
employers - upon choosing where to start their business -
decide to locate themselves in lagging areas rather than in
richer ones where they can thrive. I argue that firms that
cannot pay competitive wages will establish themselves in
lagging areas where they can save on salaries, whereas
those that want to thrive will be in the South and will be
forced to pay adequate wages to their employees. Local
economic frictions (market power and technology) will guide
employers' choices. I will test this by designing a model to be
estimated using data on establishments in the UK. This
mechanism would be able to explain a fraction of the income
inequality between areas of the UK and the extent to which
this process is dragging UK growth